The physical significance of gauge symmetries in Quantum Field Theory

How do conservation laws give gauge symmetries physical significance?
How do gauge fields represent elementary particles (or fields)?
What role do gauge symmetries play in the unification of forces?
What is the physical significance of gauge transformations of subsystems?